Artificial Imagination

Investigating deep learning techniques for the construction of mental models of the world with the aim of allowing for artificial agents to plan policies, preemptively react and imagine

General Research area: Artificial intelligence technologies